Environmental Solutions

"We aim to transform surplus waste foodstuffs into valuable industrial products that could be utilised by domestic and industrial users.
By evaluating the potential value of waste streams, this project will demonstrate alternative uses for these materials, reducing the volume sent to landfill, providing more sustainable, longer term environmental solutions.

"